Curve Analytics - CX Lens

In 2021, the BBC reported "almost 50 stores a day disappear from High Streets". The oft quoted "death of the High Street" highlights the challenges facing many businesses today. The digital revolution and recent pandemic are accelerating shifts in how people shop, work and live.

Looking forward, businesses must provide a superior in-store experience to make a compelling alternative to price- and convenience-focused online offerings. This will require radical transformation centred on faster and deeper consumer understanding than is possible through traditional research methods, such as mystery shopping.

We aim to reinvent in-store insights by developing a leap-frog solution. CX Lens will do this by opening a new window to consumers, enabling retailers to shorten feedback loops, learn from competitors and improve the shopping experience for all.

CX Lens is an intelligence platform for understanding and improving in-store customer experience. It combines store reviews, sophisticated NLP, AI and a bespoke interface designed around retail use cases to provide powerful insights to retail teams -- from boardroom to shop floor.

This project's innovative approach has the potential to set a new industry standard in retail insights, disrupting the $17 billion retail insights industry and helping advance the UK's already leading market research industry. In addition, we believe that by creating this new frontier of insight, we can help organisations to transform their in-store experience and support one of the UK's more crucial sectors, ultimately playing a key role in the revitalisation of our high streets.

We believe we have identified a unique opportunity and are well positioned to deliver against it. Since launch in 2019 and despite being bootstrapped, Curve Analytics reached £3m revenues in its first-year trading and disrupted insights within its existing client base. Our delivery to date of research projects using digital data validates the potential of CX Lens and provides us with the expertise to deliver this project and build a SaaS platform that can scale the value delivered to clients much faster.